HyScore:PUGG Delivering Operational Readiness for Scale

**Public description**

HyScore's mission is to transform our customers' ability to reduce carbon consumption and maximise energy efficiency savings, for leaner, greener operations. We offer energy intelligence insights as a first step in cost and carbon footprint reduction. We do this in a way that our customers can intuitively understand at speed, and then take quantifiable action through simple steps.

Our solutions are cost effective to install and operate; they can also be built-up over time, minimising costly upfront costs and capital outlay from the outset. HyScore's product will empower and educate product users. By making data much more accessible and relatable in digital visual representations, building users are able to reduce wastage to protect the environment in places of education, work and leisure.